Effect of sympathetic drive and hypertension on autonomic response to music.

Hypertension is the leading risk factor for cardiovascular disease, which is the number one cause of death. Studies have shown that music interventions are beneficial for lowering blood pressure. I will investigate how specific music features affect blood pressure and if sympathetic drive plays a role in the response.

My proposed research will first be based on music and concurrent electrocardiographic (ECG), respiration, and blood pressure data, with questionnaires obtained from the HeartFM project. The analysis will focus on examining how participants respond to specific music features, such as segmental changes in tempo and loudness, and to music with altered expressions. The objective is to determine how a patient's sympathetic drive index affects their reaction to music. I will accomplish this by finding music response patterns and associating them with drive indices. This research will seek to ascertain the features to which people respond most strongly and whether individuals' reactions can be linked to their sympathetic drive index values.

If the findings are promising, an additional music listening study will be held with patients with high sympathetic drive (as determined by the metadrenaline test) from the Clinical Research Facility at St. Thomas' Hospital. The metadrenaline test is considered the most precise indicator of sympathetic drive and will provide the missing ground truth in much of the previous dataset. The participants will be exposed to designated music while their physiological reactions are measured using a respiration belt, an ECG strap, and a continuous blood pressure cuff. This data will repeat the analysis on this new dataset to determine whether individuals classified as having (1)high vs. low sympathetic drive; (2)hypertension vs. normal blood pressure exhibit different reactions to the music.

A computational model could also be developed as input to reliably predict an individual's response to the music based on this information.